Identifying Clinically Relevant Metabolite and Lipid Markers for Precise Diagnosis and Treatment of CNS-Leukaemia

Identifying Clinically Relevant Metabolite and Lipid Markers for Precise Diagnosis and Treatment of CNS-Leukaemia